'This hawthorn brake our tiring house': The space and objects of the tiring house as creative agents in early modern drama.

Peter Quince's designation of a 'hawthorn brake' as the Mechanicals' 'tiring house' in A Midsummer Night's Dream reveals the tiring house's importance for early modern drama. It was where actors were dressed and waited, where the platt (which listed characters scene by scene) was pinned, and was the prop store and wardrobe. Despite the pivotal role played by the tiring house, it has been under analysed and theorised by scholars of early modern drama. My project will rectify this oversight and thus materialise the conception of early modern plays as products of collaboration. I will use this research to examine how the tiring house is reimagined in contemporary reconstructions of early modern playhouses.

The tiring house's metaphoric potential for early modern drama has been established; scholars point to it as a space which allows a text to shift into a metadramatic mode. I will develop this approach to the tiring house by integrating detailed knowledge of its operation with close text analysis. In doing so, my research will build on the current expansion of our notion of where theatre happened in the early modern period. I will not only investigate how the tiring house functioned in temporary performance spaces but also establish the tiring house itself as a site of performance. Building on the turn to object-oriented criticism, I will explore how non-human objects are agents of this performance: materially augmenting the bodies of actors to create race and gender and creating networks across different plays performed in the same theatre.

My research questions will fall into two groups linked by their interrogation of how the practical operation of a theatre intersects with creative production. The first set of questions will ask: How did the tiring house relate to the stage in the early modern theatre? How did objects operate within this space and to what extent were they agents of performance? How did the tiring house operate within early modern repertory and touring systems? The second group will ask: How do reconstructed early modern theatres reimagine the tiring house? How do productions utilise this backstage space? How does the specialisation of modern backstage space work in a reconstructed early modern theatre?

The answers to these questions will make an important contribution to academic conversations by offering a sustained account of the tiring house which points to multiple strands of further research including: the early modern actor offstage, how modern plays use backstage space in reconstructed early modern theatres and how productions of early modern plays use backstage space in modern theatres. It also suggests new practice-as-research experiments which examine how backstage space functioned. This project will make an impact beyond academia by encouraging reconstructed playhouses to use their backstage space intentionally. As such, this project is a timely intervention in the debate about recognising the (often gendered) contribution of stage technicians and backstage workers in contemporary theatre-making. Examining how backstage space is reconstructed will reveal twentieth and twenty-first century attitudes to that work and the value assigned to it.